pilot Centre of Expertise for Advanced Materials and Sustainability

The pilot Centre of Expertise for Advanced Materials and Sustainability (CEAMS) (formerly Sustainable Materials Translational Research Centre (SMTRC)) is a collaboration funded by the Innovation Accelerator (IA) programme (2023-2025) via Greater Manchester Combined Authority (GMCA) and Innovate UK (IUK). It is led by major regional and national stakeholders in material science research and innovation and builds upon Greater Manchester's expertise in advanced materials in support of the growing adoption and scaling of sustainable materials and products.

CEAMS is being delivered as part of Innovation Accelerator programme (2023-2025), to support the development of sustainable materials and products. This builds on Greater Manchester's leadership in advanced materials and is being delivered in partnership with leading national organisations in material science.

To date, the consortium has delivered projects to companies (of which 25 are SMEs), across a wide range of sectors, with strategic themes emerging in sustainability, circularity and clean energy. New capabilities have been developed to address industrial challenges, from the identification of sustainable replacement polymers for corrosion resistant pipes to the development of coatings for sustainable ceramics and the recycling of carbon fibre and other complex products. The consortium has expanded GM innovation capacity via new job creation as well as developing new processes to work together effectively and efficiently to deliver to stakeholders, including common business development activities, a single front door, and jointly delivered projects across multiple centres.

This will be a direct and enhanced continuation of CEAMS (with some focusing of project partners), with delivery of new translational R&D projects primarily with SMEs across Greater Manchester that align to the key areas for CEAMS's long-term future, and at least three technology development projects and two grand challenge projects that address industrial challenges related to sustainability, e.g. supply chain circularity.